Molecular biology of foot-and-mouth disease virus: entry, replication and assembly

Technical abstract
This project will carry out research on the fundamental molecular mechanisms of

picornavirus entry, replication and assembly with a long term view of using improved mechanistic understanding to provide novel targets/strategies for disease control. This project underpins the

externally funded research of the Picornavirus Molecular Biology Group.